Transitions Between Suppressed and Active Convection Coupled to Large-Scale Tropical Circulations

The weather and climate of the tropics is dominated by convection. Convection communicates to the rest of the atmosphere the heating and evaporation at the earth's surface. Understanding the location, timing and strength of tropical convection is crucial for understanding the global climate system. Accurate and reliable simulations by both weather-forecast and climate-prediction models require a faithful representation of convective processes and their interactions with features in the large-scale flow.

The meteorology of the tropics is profoundly affected by large-scale coherent motions across thousands of kilometres. However, the energy source driving such motions is the latent heating associated with convective motions on scales of hundreds of metres. Thus, the two-way interactions between convection and large-scale flow are key to tropical meteorology. The relevant processes operate across a wide range of time and space scales and perhaps partly for that reason they are not well-captured by the numerical models used for weather and climate studies. The numerical models are incapable of representing explicitly the atmospheric processes on all space and time scales. Rather motions with short scales must be taken into account by using parameterization schemes. A model will contain a number of such schemes, each attempting to represent the effects on the model scales of a particular small-scale process that has been omitted. These processes will include turbulence in the atmospheric boundary layer, gravity waves and convection.

A powerful tool for studying convection is the Cloud Resolving Model (CRM). Such models can be used to perform high-resolution simulations in which the convection is not parameterized but is explicitly modelled. Parameterization schemes are often developed and tested through comparisons with the results of CRM simulations. However, the CRM simulations are typically set up by prescribing a large-scale circulation. Thus, they are generally used to examine the response of the convection to a pre-defined situation. Such simulations make a sharp distinction between the convection and the large-scale. In reality, there is no such sharp distinction; indeed, there are strong two-way interactions between convection and the large-scale circulation. As a result, the CRM simulations are over-constrained: limited in their possible responses and unsuited for studying the interaction mechanisms.

In recent years, a number of techniques have been developed for approximating the response of the large-scale tropical circulation to the heating associated with convection. These approximations provide a basis for modelling the interactions between convection and the large-scale circulation within a CRM. This means that the large-scale no longer has to be prescribed in the simulation but instead it will evolve in response to the explicitly simulated convection. Studies using these approximations have produced some valuable and intriguing results. In this project we will assess the relative merits of some of these approaches for different problems in tropical convection and exploit them to investigate the role of interactions between convection and the large-scale circulation in tropical variability.

We will also apply this same framework to assess the behaviour of existing convection parameterization schemes, providing the atmospheric modelling community with a new paradigm for carefully-controlled and rigorous testing of weather-and-climate models.

Potential impact
Operational centres throughout the world aim to provide society with accurate and reliable weather forecasts and climate projections. These are needed by government, industry, and the general public, and improvements to the predictions will improve safety, resource management and quality of life as well as providing essential input for political and economic decision-making. The issues are particularly acute in the tropics where the social and economic well-being of many countries is highly sensitive to variability in the weather and to changes in climate. High quality predictions of seasonal rainfall could revolutionalize agriculture in such regions, while reliable predictions for climate on decadal scales are sorely needed to enable crucial political decisions on water management needs to safeguard the well being of the next generation.

Although both weather and climate forecast products have improved tremendously in recent decades, they are far from perfect. It is most unfortunate that many of the most acute issues in prediction are also associated with the tropics. To give just one example, predictions of the impact of climate change on the spatial distribution of rainfall are highly uncertain but such changes will control many of the most important impacts on society. There is currently no consensus on whether many tropical regions will get wetter or drier.

The single biggest scientific reason for the difficulties in making predictions for the tropics is the longstanding difficulty in developing parameterization methods to provide good representations of convective clouds. Adequate simulation of convection, and its two-way interactions with the larger-scale flow in the tropics is a fundamental pre-requisite for improved prediction of many aspects of tropical weather and climate. Historically, the development of parameterizatrions of convection has depended critically on comparisons between parameterized simulations and explicit simulations of convection. The impact of this proposal will arise through the development and assessment of scientific techniques that will much extend the scope of those comparisons, particularly in relation to the variability of tropical convection.